PROMAPP FS = Precision registration scanning LIDAR sensor

Our idea is to increase the registration accuracy and the sensitivity of a scanning LIDAR mapping sensor and reduce the weight of the unit by combining:
--- high speed, high resolution, digitising and storage of the reflected optical waveform
--- synchronised optical line scans and stereo imaging pairs to enable precision registration
--- processing the data in real-time using a high performance, multicore, processor
We see applications for this sensor in geomagnetic surveys, in the detection and precise location of obstacles, such as power lines, and in aircraft that need to hug the terrain. This technology could also be used in military applications, to detect objects obscured by foliage. A societal benefit will be in the monitoring of ash cloud density, to provide the National Aviation Authorities with more information to enable commercial flights to be curtailed only when necessary.